Extreme Values of Complex Systems: Random matrices and L-functions

Complex systems are ubiquitous in nature and society. A system is generally comprised of a large number of agents (e.g., particles, traders, or numbers in mathematics) that interact with each other in a specific way. These interactions often occur locally. However, the large number of interacting agents can lead to dramatic and intriguing behaviour at large scale (e.g., water freezing, a crash in the market, or singular behaviour of a function). An important area of contemporary research in physics and in mathematics is to precisely describe and predict the behaviour of complex systems, and to classify them according to the general phenomena they exhibit.

The research proposal focuses on two types of complex systems: random matrices that are important objects in probability, physics and data sciences; and L-functions in mathematics. It has been conjectured and numerically observed that these two seemingly very distinct classes of complex systems present very similar behaviour in the statistics of large values they produce. This is a mysterious connection that most likely hides fundamental principles. The proposal designs specific objectives to unravel the connection between these objects. It relies on new connections between statistical mechanics in physics, branching processes in probability, and L-functions in number theory. It is expected to produce new probabilistic and analytical tools to describe a large class of complex systems, and as such, extend the current understanding of extreme values.